Hydrodynamic simulation using Quantum Tensor Networks on a quantum computer

This proposal addresses the commercial use case of hydrodynamic simulation of shock waves, an application of commercial importance to our target government customer, DSTL. We will tackle the Sod Shock Tube problem by representing the problem as a tensorized network and then its implementation on quantum circuits. Since analytical solutions of the Sod problem exist, we have selected it as a validation case for our solver. A feasibility study (phase 1) will provide specifications for a (Phase 2) Proof-of-concept(POC) implementation of the Sod shock problem that utilises a novel Tensor Networks (TNs) method, mapped 1:1 to quantum circuits, for solving hydrodynamic CFD simulation, implemented directly on a full-stack quantum computer optimised at the hardware level to run the application, and benchmarked using tightly integrated classical computing.